The University of Reading and Syngenta Limited KTP 21_22 R5

To develop and embed a mathematical modelling framework that connects chemical-protein interactions, cell level pathway information and whole body-scale physiology to predict when crop protection active ingredient concentrations lead to toxic adverse outcomes.